Hemp Stalk Construction Products

Hemp Architecture's aim is to research and develop the use of hemp within construction and architecture. We pride ourselves in cutting edge research and innovative design solutions which are pushing the frontiers of the sustainability movement.We are currently working towards producing the first ever building which uses hemp stalk as its primary structure. As part of this we are developing new materials, construction elements, building methods and architectural styles derived from hemp and other similar materials.Hemp could provide an annually grown building crop which is both renewable and acts as a carbon sink when locked into the building fabric. It has the potential to become an ultra-sustainable component in building design.